Developing sustainable flexible packaging barrier solutions to support the 2025 sustainability pledges of global brand owners, retailers & convertors

With the rising challenge of tackling global plastic waste, sustainability and the aspiration to move towards a more circular economy are key topics for any business. In Europe, around 40% of the plastic waste originates from plastic packaging and around 20% of the total EU plastic packaging is flexible consumer packaging. Hence, many companies involved in the value chain of packaging materials, ranging from raw material producers, film producers and convertors to brand owners and retailers, have committed to using 100% recyclable, reusable or compostable packaging materials by 2025.
Flexible packaging materials currently are either simple mono-layer, mono-materials (which are 'recycling-ready') or complex multilayer structures (typically not recyclable) for more demanding packaging needs, with each layer conferring certain designed functionalities to the final package. These layers can be polymeric, e.g. film layers and wet-applied coatings/adhesives, or inorganic materials like vacuum deposited barrier layers or aluminium foil. However, replacing individual layers for more environmentally friendly alternatives is not easy, since properties critical to mechanical or barrier functionalities (which govern shelf life), may be compromised.
The aim of this proposal is to develop sustainable flexible barrier material solutions for food/medical packaging applications as well as associated processes in order to support and achieve the 2025 sustainability ambitions. The proposal thereby consolidates a portfolio of projects united under the umbrella theme of sustainability.
The initial stage will be the development of a novel high-rate silicon oxide (SiOx) deposition process. SiOx, a transparent vacuum deposited barrier layer, has been shown to have good recycling properties and, due to the low thermal impact of the deposition process, it is ideally suited for more heat sensitive substrates targeted in recyclable mono-material (polyolefin-based) and bio-based packaging solutions. Applications for packaging are limited, though, due to the low deposition rate of the current process.
For the development of recyclable mono-material solutions, the focus will not only lie on SiOx as a barrier layer, but other vacuum deposited coatings such as transparent aluminium oxide and aluminium metal will also be investigated. One of the main challenges when using polyolefin-based polymer substrates are their limiting properties in terms of mechanical rigidity, heat-sensitivity and surface polarity, which challenge the film processing as well as the ability to achieve the barrier properties required to replace existing materials.
Another project will focus on additional barrier enhancement and protection, thus enabling an environmentally friendly and innovative one-step process solution with a reduced carbon footprint. This will be an advancement from current practice, whereby wet enhancement coatings are applied offline during an additional process step.
Further packaging innovations will also include the use of biodegradable/compostable polymer films as well as paper-based substrates in order to produce sustainable barrier materials. Again, the 'new' substrates themselves present the main challenge here in achieving the targeted barrier performance.
Finally, the aim is to also develop innovative sustainable retort solutions, which can be recycled due to their mono-material nature, unlike the current multi-material solutions.
By bringing academic and industry experts together to collaborate on this project under the lead of the Fellow, the outcome of this work will enable more sustainable flexible packaging solutions to be placed onto the market readily noticeable to the consumer, thus advancing closer to a circular economy and a more sustainable packaging future.

Potential impact
Based on the outcome of this project, the host company is expected to increase its sales into existing markets and break into new markets. With the development and commercialisation of a novel high-speed SiOx solution (process and machine) and also the retortable PP-based sustainable packaging solution, new markets can be addressed immediately once solutions have been developed. For these applications, the material performance requirements are more demanding and turnover and associated margin levels typically are more attractive. This means short term financial benefits and employment opportunities, taking advantage of the additional market share. Moreover, creating and promoting sustainable packaging process solutions will in the long-term enhance the company's reputation and market leading position as a 'best in class' solution provider and will help to maintain and increase its market share in the sale of vacuum coating platforms. Thus, it will secure the future of the business in the fast moving and cost-driven packaging industry, along with safeguarding associated jobs.
Manchester Metropolitan University as a partner will have the unique opportunity to extend their knowledge on vacuum coating, looking at new aspects (in-vacuum topcoat) and the impact of further processing onto the coating (e.g. retort). It is also intended to run a three-year PhD project supporting and working on deliverables of this proposal, with the student being based both at the company and university, working closely with the Fellow and thus developing a skilled and highly trained researcher. Additionally, some of the knowledge gained will result in material to feed into and enhance teaching courses, which will promote research-led teaching and provide relevant cutting-edge insights into modern manufacturing to future engineers.
By supporting the economic key issue of plastic waste management with the deliverables of this proposal, all stakeholders in the value chain of flexible packaging materials (raw material & film producers, equipment manufacturers, convertors, brand owners and retailers) will benefit from the targeted barrier packaging innovations. Not only will commercialised sustainable packaging solutions generate new revenue streams for the stakeholders involved in creating these, but also the reputation of the packaging industry sector, which has suffered a backlash due to some of the anti-plastic campaigns, will improve. The stakeholders will, moreover, fulfil their sustainability pledges of 100% recyclable, reusable or compostable packaging by 2025.
It is also anticipated that with the presence of more recyclable and compostable packaging materials in the market, businesses (UK and worldwide) involved in the recycling chain such as recycling & waste management companies or manufacturers of recycling equipment will profit in the long-term from this development in terms of new or increased revenue streams.
The outcome of this project will also support the UK Government's resources and waste strategy, such as increase of recycling rates and promotion of the use of recycled plastic. More 'recycle ready' flexible packaging material is expected to be placed on the market, which will lay the fundamental basis for efficient collection and recycling infrastructure of post-consumer waste for a more circular economy. This, in turn, should result in a reduction of the linear economy streams of landfill and energy recovery via incineration. With brand owners being big international corporations, this will not only apply for the UK, but for governments across the globe.
Finally, there will also be a long-term societal benefit with the consumer having access to more retail products being packed using sustainable packaging materials. Along with the correct/accurate labelling of such products this will increase the public awareness and reduce the current concerns, promoting the wider public to contribute to a sustainable circular economy.